Data driven splitting and composition algorithms

Splitting and composition algorithms are ubiquitous in applications since it is often easier to take a complex task and split it into multiple sub-tasks. The application of splitting algorithms appear as widely as algorithms for time evolution of ODEs and PDEs, sampling algorithms and optimization algorithms. Traditionally, splitting and composition methods have been derived using analytic and algebraic techniques. This normally means truncated Taylor series. However, while this gives nice results in terms of analytical properties like convergence this restricts their advancement to asymptotic regimes. Specifically large proportions of current research focus on finding methods with increased order.

Instead, we seek to find cheap, accurate, usable methods that feature low error constants in asymptotic regimes and are also optimal for larger time steps. A possible approach could involve finding the splitting coefficients that satisfy some lower order conditions and using the remaining degrees of freedom to reduce the error constants in the error equations rather than increasing the order. For physical systems with conservation laws we can consider structure preserving solvers and reducing the violations of said conservation laws. Therefore we learn the optimal splitting coefficients with regard to specific problems, subproblems and subsolvers. This task can be described as a formal minimisation problem that may require a combination of analytical, algebraic, optimization techniques and machine learning methods.

While most of our initial attempts will be motivated by problems in computational quantum physics and chemistry, and is highly interdisciplinary, this research has a much broader potential to be an immensely beneficial tool to anyone who would want to solve ODEs or PDEs.

Potential impact
Combining specialised modelling techniques with complex data analysis in order to deliver prediction with quantified uncertainties lies at the heart of many of the major challenges facing UK industry and society over the next decades. Indeed, the recent Government Office for Science report "Computational Modelling, Technological Futures, 2018" specifies putting the UK at the forefront of the data revolution as one of their Grand Challenges.

The beneficiaries of our research portfolio will include a wide range of UK industrial sectors such as the pharmaceutical industry, risk consultancy, telecommunications and advanced materials, as well as government bodies, including the NHS, the Met Office and the Environment Agency.

Examples of current impactful projects pursued by students and in collaboration with stake-holders include:

- Using machine learning techniques to develop automated assessment of psoriatic arthritis from hand X-Rays, freeing up consultants' time (with the NHS).

- Uncertainty quantification for the Neutron Transport Equation improving nuclear reactor safety (co-funded by Wood).

- Optimising the resilience and self-configuration of communication networks with the help of random graph colouring problems (co-funded by BT).

- Risk quantification of failure cascades on oil platforms by using Bayesian networks to improve safety assessment for certification (co-funded by DNV-GL).

- Krylov regularisation in a Bayesian framework for low-resolution Nuclear Magnetic Resonance to assess properties of porous media for real-time exploration (co-funded by Schlumberger).

- Machine learning methods to untangle oceanographic sound data for a variety of goals in including the protection of wildlife in shipping lanes (with the Department of Physics).

Future committed partners for SAMBa 2.0 are: BT, Syngenta, Schlumberger, DNV GL, Wood, ONS, AstraZeneca, Roche, Diamond Light Source, GKN, NHS, NPL, Environment Agency, Novartis, Cytel, Mango, Moogsoft, Willis Towers Watson.

SAMBa's core mission is to train the next generation of academic and industrial researchers with the breadth and depth of skills necessary to address these challenges. SAMBa's most sustained impact will be through the contributions these researchers make over the longer term of their careers. To set the students up with the skills needed to maximise this impact, SAMBa has developed a bespoke training experience in collaboration with industry, at the heart of its activities. Integrative Think Tanks (ITTs) are week-long workshops in which industrial partners present high-level research challenges to students and academics. All participants work collaboratively to formulate mathematical
models and questions that address the challenges. These outputs are meaningful both to the non-academic partner, and as a mechanism for identifying mathematical topics which are suitable for PhD research. Through the co-ownership of collaboratively developed projects, SAMBa has the capacity to lead industry in capitalising on recent advances in mathematics. ITTs occur twice a year and excel in the process of problem distillation and formulation, resulting in an exemplary environment for developing impactful projects.

SAMBa's impact on the student experience will be profound, with training in a broad range of mathematical areas, in team working, in academic-industrial collaborations, and in developing skills in communicating with specialist and generalist audiences about their research. Experience with current SAMBa students has proven that these skills are highly prized: "The SAMBa approach was a great template for setting up a productive, creative and collaborative atmosphere. The commitment of the students in getting involved with unfamiliar areas of research and applying their experience towards producing solutions was very impressive." - Dr Mike Marsh, Space weather researcher, Met Office.